Development and application of advanced coatings

The project will investigate how surface engineering of a 3 dimensionally reinforced fabric by chemical surface modification can impact the properties of the end composite form it is moulded into.